SuperFlat: Growth & Integration of Two-Dimensional Superconducting Materials

This project aims to grow superconducting two-dimensional (2D) materials through the use of Chemical Vapour Deposition (CVD) and subsequently engineer heterostructures using the grown materials. To identify candidate materials for the project, a literature review will be conducted. This review should highlight which 2D superconducting materials are yet to be grown via CVD, and five candidates will be chosen. Once the materials have been identified an attempt will be made at growing a material, and if it cannot be successfully grown within three months, the project will move on to the next candidate material. After a material has been successfully grown it will be characterised through a variety of methods such as current-voltage-temperature (IVT) measurements in a cryostat, scanning electron microscopy (SEM), transmission electron microscopy (TEM), optical microscopy, Raman spectroscopy, energy dispersive x-ray spectroscopy (EDX) and photoluminescence spectroscopy. Characterisation will give an insight into the possible applications of the material as it can then be compared to other materials that are already in use. Possible applications include new electronics architectures, flexible electronics, power electronics (high current), and high heat tolerance electronics. Attempts at device fabrication will then be made using photolithography.
This project is industry funded, with Oxford Instruments (OI) providing 50% and the Engineering and Physical Sciences Research Council (ESPRC) providing 50% of the funding. Oxford Instruments are a tool manufacturer and will benefit from this project as their market will grow if we demonstrate that more materials can be grown using their devices. The ESPRC will benefit from this project as the likelihood of two-dimensional materials having a socioeconomic impact will increase as the number of available materials increases. The ESPRC are also currently pushing for researchers to work closer with industry in the hope that there will be a commercial impact as a result of their work. This project falls well into that category, as we will be working closely with OI. Additionally, the work within this project will be focusing on low-tech readiness level (TRL) technology that have the potential to solve various problems, thus a commercial impact is possible.